Tabletop Travel

We will undertake an 8-month co-design and product development process, resulting in the creation of a Tabletop Travel prototype. This will be followed by a 4-month evaluation of the prototype in partnership with older people's service delivery partners. Parallel to these activities, we will establish a commercialisation plan for the product.

Before Zinc-catalyst funded work begins, we will have established a basic proof-of-concept prototype of the TTT device (as part of the Connecting Through Culture as We Age project from which the TTT concept was conceived). Thus, our 8-month co-design activities will aim to produce a higher fidelity version of the TTT prototype, working in partnership with Stand + Stare, who are providing design and development consultancy. This phase will entail: the assembly of a steering group of key stakeholders that will meet monthly; conducting interviews and focus groups with potential customers/delivery partners in older adult residential care and charity sectors. We'll also run a series of co-design workshops, including concept and usability evaluations of a small number of iteratively refined TTT prototypes (potentially tailored to different delivery mechanisms) in partnership with older people with barriers to accessing provision outside of the home.

Following this process, the iterated prototype will be ready for piloting. The pilot evaluation phase will involve trialling TTT in situ with 25 housebound older adults living in different contexts (including care homes, residential and private housing). These pilots will deliver the prototypes through a range of different channels (embedded in different services, e.g., Alive's care home activity service and AgeUK Bristol's home care service). The primary user/customer research methods will include: exit questionnaires, interviews, and observations. The pilot outputs will be a rich set of user, customer, and product insights that will inform our decisions regarding the direction in which to take our business forward.

Integrated within both phases, we'll undertake business model development and consultations with our steering group, workshop participants, the University's Research and Enterprise Division, and with Zinc representatives to understand the TTT value proposition. We'll also engage with delivery partners and prospective customers to understand economic factors influencing the product. We aim to understand who our market is, the financial requirements for the production and sale of the TTT product, how these requirements influence the design of TTT, and how to scale this design appropriately.